Modular picosecond seed lasers for industrial laser processing

Chromacity Ltd. is a ultrafast laser manufacturer servicing the scientific and industrial laser market. In this feasibility study the company will investigate a new flexible ps seed laser technology which offers a promising route to an OEM module suitable for direct integration into an existing high-average-power amplifier system.